GENerate in Europe a Sustainable Industry for Semiconductor (GENESIS)

GENESIS, backed by Horizon Europe, aims to make semiconductor manufacturing sustainable, aligning with the European Green Deal,

by minimizing environmental impact with eco-friendly innovations.

\[Objectives\] GENESIS aims to replace harmful materials with safer options, improve waste management, and enhance the use and

recyclability of scarce materials.

\[Innovations\] GENESIS introduces innovations in three key areas:

• Innovative materials: PFAS-free polymer and eco-friendly gas alternatives complying with EU regulations.

• Waste & emissions monitoring: Cutting-edge sensors detect hazardous substances for efficient aqueous and gas waste elimination,

reducing environmental and health risks.

• Scarce material management: New integration technologies optimize material usage and initiate recycling of scarce materials like

Gallium, Niobium, and silicon carbide.

\[Methodology\] GENESIS employs four technical work packages to research sustainable material substitution, emission reduction, and

resource management. This modular approach promotes scalability and integration with existing processes, fostering a circular

economy in the semiconductor sector. Supervised by management work packages, it quantifies environmental efficiency and

engages in dissemination to promote European technological achievements

\[Outcomes\] The project targets a 50% cut in hazardous materials, 30% decrease in emissions and waste, and improved scarce material

recyclability, boosting EU semiconductor sustainability and global competitiveness.

\[Impact\] GENESIS supports EU's tech sovereignty and resilience through accurate monitoring and sustainable practices. It positions

Europe as a leader in sustainable semiconductor tech, setting new standards for impact-oriented communication and dissemination